Robert Gordon University and John White & Son (Weighing Machines) Limited

To design, develop and deploy an automated and adaptable weighing solution system for use with remotely operated weighbridges, across diverse industry sectors. This system will include the integration of load cells, sensors, controllers and peripheral devices to realise customised control flow, data management and ArtificiaI-Intelligenc based data analytic models.